Multi-scale and multi-phase modelling of mechanical and physiochemical interaction in human corneas

This application is seeking a short-term support to promote interdisciplinary research on human corneas and to develop research collaborations between engineer, biological scientist, and ophthalmologist. The combined skills of this unique team enable it to successfully tackle a challenging problem which can potentially improve the lives of thousands of patients. The principal objective of the project is to develop a multi-scale and multi-phasic computer model for the human cornea to determine the biomechanical deformation of in vivo corneas resulting from tissue cutting and removal. The model will be used to predict astigmatism induced by a tunnel incision in the sclera, such as is used for cataract extraction and intraocular lens implantation. The outcome of the proposed research not only can provide a better understanding of the corneal mechanical structure, function, and response to the biological changes but also will help us to provide a more complete design template for the next generation of ophthalmic biomaterials.

Technical abstract
The proposed project is to promote collaboration and the exchange of knowledge, expertise and best practice between researchers in different disciplines. The objective of the project is to develop a multi-scale and multi-phase computer model to predict the biomechanical behaviour of the in vivo cornea ? a tissue that involves complicated interactions between its solid, fluid and biological/chemical phases although the tissue itselfe has some similarity with clay soil in terms of swelling and clay straw composite wall in terms of its material organisation. The proposed research will use quantitative computer modelling to understand the interaction between solid, fluid and ionic species and how it impacts the biomechanical properties of the cornea. The study will develop an approach to bridge molecular level solid-fluid-chemical interactions to macro-scale response of corneas using innovative multi-scale modelling. The outcome of the proposed research not only can provide a better understanding of the corneal mechanical structure, function, and response to the biological changes but also will help us to provide a more complete design template for the next generation of ophthalmic biomaterials.